Padsicle Research: Innovation to Commercialization

Innovate UK support will enable us to complete a final stage research leading to a test run of the product and result in a successful launch of an innovative new post-partum care product.

Since 2017 we have been developing and refining an innovation that will bring a completely new product to the fast growing post-partum care sector.

It will transform women's ability to self care, and recover more quickly following childbirth. Whilst also remaining completely mobile and able to care for their new-born. Something current treatments don't achieve!

The Government July 22 initiative to improve Health Care for women accords precisely with our own aims.

There is also excellent potential to diversify in to wider markets.

Proper use of the product could result in

Reduced need for NHS care

Promote recovery

Improve mothers mental well being and their ability to care for their baby.